TEIJA xx Sustainable Cashmere and Organic Cotton line introduction in UK

We propose to launch a new line TEIJA xx, 3D process based and sustainably sourced womenswear label with unique marketing strategy.

The idea was developed on Creative UK program, and it is leveraging the reputation of Main line TEIJA that is currently sold at designer boutiques internationally. TEIJA has been awarded design awards previously and worn by iconic women like Michelle Obama.

The new line is highly technical and made from Sustainable materials. It will come packaged in Cornwall manufactured eco gift-boxes. We will use innovative 3D design processes to reduce prototyping and shipping.

We will collaborate with special technology to do exhibitions that raise awareness about sustainability by telling the story of each piece through experiential soundscape technology. We will create sustainability themed pop ups outside London.